A phylogenetic study uncovering the molecular regulators governing the process of dopaminergic neuronal regenerations in various planarian species and

This will be updated once the student has chosen their project.